Development of a high-repetition-rate modular Bose-Einstein condensates source for Quantum Technologies

The phase transition to Bose-Einstein condensation (BEC) occurs when a dilute gas of bosons is cooled to such low temperatures that the thermal de Broglie wavelengths of the individual atoms grow so large as to overlap. This phenomenon sees the entire gas behaving as a single, macroscopic quantum object, which is a remarkable model system to study, and has provided new insights into the field of condensed matter physics.

Our experiment is focused on studies of atomic rubidium Bose-Einstein condensates trapped on the surface of a so-called atom chip.